Digital Sleep Intervention for Children and Adolescents

Covid-19 presents a clear impact on sleep patterns for people under the age of 18\. Sleepstation want to provide a digital health intervention by providing short, mid and long-term solutions to support those that are suffering.